ViVID - Virtual Vehicle Integration and Development

"The ViVID project is a Ford led collaborative industry research project that aims to focus on the development of digital engineering tools to promote model based systems design and verification for the Virtual Product Development process. The research will be conducted with a total of three UK industry based partners and an academic partner, who will develop key digital tools to allow UK companies to leverage the improved product development and training capability.

During the project, the team will demonstrate a new analytical approach for engineering process that enables the next generation electrified vehicle technologies to be developed. Reducing the reliance on serial engineering and physical prototypes, will provide the efficiencies needed to provide a more competitive attribute set and reduce overall carbon emissions by accelerating time to market of the product."